Calculating Value: using and collecting the tools of early modern mathematics

The student will work on the Science Museum's early modern printed books relating to mathematics and the mathematical sciences (astronomy, mechanics, navigation, surveying, etc.), studying annotations, bindings and other indications of ownership and use that can illuminate the market for such publications in the era in which they were produced. The student will also study the subsequent history of these volumes and the routes by which they entered the Museum's collections.